high-energy radiation particles and their effects on the thermal and dynamical properties of galaxies and their environments

Galaxies evolve with time and galactic evolution is a complex sequence of processes determined by the interplay between star-formation activity within, the gas inflow and outflow and the interaction with the environments, which include the neighbouring galaxies, the circum-galactic medium and host field (e.g. in groups or in clusters). This project investigates how the thermal and dynamical properties galaxies at certain stage of the evolution respond to various factors, in particular, the feedback due to the high-energy radiation and particles produced in the star-forming processes. More specifically, the student will build a scenario of the interaction between galaxies and the high-energy radiation and particles, formulate the scenario in a mathematical mode and solve the corresponding equations (analytically and numerically) in the model to obtain quantitative results, that can be used for comparison with observations and for making testable predictions. The student will also explore the consequences in the context of how the scenario fits in the bigger picture, such as that regarding the structural formation in the Universe on the galactic and above galactic scales. It is a combined phenomenological and theoretical project with a numerical element.